Kingston University Higher Education Corporation and AttoLife Limited KTP 23_24 R5

To develop and establish a modern toxicology testing facility providing a timely and industry leading service to the county coroners and pathologist offices in response to a UK shortage of laboratories with these key capabilities.